Multi-layered abstractions for PDEs

Partial differential equations (PDEs) are the mathematical basis ofvast areas of science. From fluid problems such as flow past anaircraft or the circulation of the worlds oceans to structuralproblems in bridges or inside the bones of a body and even in theworld of financial options pricing, PDEs are the key description. Itis therefore unsurprising that computing solutions to PDEs consumes amassive proportion of high performance computing resources in bothindustry and academia.Hitherto, the software which solves PDEs has been written for specificsorts of hardware by people who had to be experts both in the sciencethey were modelling and in programming. This is an expensive anderror-prone process and, because it occurs in an informal way inengineering and science departments, has suffered from a lack of inputfrom modern computer science. However, what makes this proposalcritical for computational science are the large changes which areoccuring in hardware technology. The emergence of new massivelyparallel platforms, such as graphical processing units (GPUs) andmulticore CPU systems is requiring very different approaches tolow-level programming and, importantly, different approaches fordifferent hardware platforms. It also requires new research into thebest optimisation strategies for these platforms. The current approachto writing scientific software will not deliver the changes that arerequired within the industrial and government funding resources available.This project will break this paradigm by using multiple layers ofabstraction to present to scientists and engineers a way ofprogramming PDE problems which is independent of the hardware and tocomputer scientists, a program generation space in which they cangenerate optimal algorithms for PDEs on different hardware platformswithout becoming embroiled in domain science. In particular, we willdevelop a hardware abstraction layer (OP2) which will allow programsto be written by explicitly stating what is parallel. The OP2 layersoftware will then translate this into low-level code which utilisesthe parallelism in a particular hardware platform. For developersworking with the finite element method (FEM), an importantcomputational technique for PDEs, we will present an additional layerwhich will enable them to write the finite element problem in a highlevel language, UFL. This will then be translated to OP2 and thencedown to the hardware layer.We will demonstrate the effectiveness of this approach with two PhDprojects. One will look into the dispersion of polutants in urbansettings while the other will study the stress properties of surgicalbone implants. These are both important scientific questions whichcurrently suffer from a lack of resolution and therefore need to beable to employ the latest high performance hardware.

Potential impact
This is a high-impact proposal with a direct route to applications both in science and in industry. The potential for impact lies in supporting new applications and new levels of detail and accuracy in computational modelling. Although scientific and engineering computation is not a large part of the UK economy, is has disproportionate impact as an enabling capability across many sectors of industry and in academic research. We believe that, if successful, this project will transform the way PDE codes are written - certainly within the finite-element computational fluid dynamics community and potentially beyond. Our strategy to maximise this impact is to begin by working closely with a small number of close collaborators who are already showing a high level of commitment to this agenda. Once we have demonstrated the value of the technology there, we will invite these key stakeholders to present the results of their experience in community engagement events. Early adopters will include Fluidity (a major academic adaptive, unstructured-mesh finite-element CFD code being developed within Imperial's AMCG group, VOX-FE (a voxel-based finite-element code developed specifically for the structural analysis of bone by Hull's MBE group), and HYDRA (the primary CFD at Rolls Royce, and their largest consumer of CPU cycles). Uptake is recognised as a major management risk for the project. Our primary goal is to embed our technology in major industrial and science codes through existing relationships. We plan to work through the Centre for Fluid Mechanics Simulation (CFMS) and the FEniCS user group to reach further afield, by inviting the owners of these codes to report on their experience. Building on these relationships we will organise workshops to engage with the user community at the end of each year (coordinated with software releases), for which a budget allowance has been made. Further details are provided in Section 5 of the Case for Support and in our Impact Plan.